Ulster University and Axial Medical Printing Limited KTP 24_25 R4

To develop a UX-centred software product for planning of complex surgical procedures for treatment of structural heart disease using 3D digital anatomical models.